Arts University Bournemouth and Thrudark Limited KTP 24_25 R1

To implement digital fashion innovation methods to improve the ecological, economical and environmental impacts of garment design, sampling and production.